Livelink: Agile Media Workflow Platform

Livelink has the potential to turn current media workflows on their head, transform the way in which video and audio content is delivered globally, and create novel revenue streams for customers in the UK and overseas.This groundbreaking project will result in a platform that enables customers to deliver video content at broadcast quality level to anywhere in the world to multiple platforms, to do so in multiple video formats and to have different ingress/egress formats. Whilst presenting an enhanced platform for delivery for customers, Livelink will also facilitate cloud-based video edit and manipulation capabilities so that customers can increase personalisation and monetisation of their content based on widespread, local or even niche consumer demands.Customers are at the heart of this project and Livelink services will be provided on a SaaS basis allowing customers to access enterprise level services without major upfront Capex, long-term commitments or 'monopoly' pricing for customisation and changes. By analysing, testing and then integrating the 'best in class' software available, Livelink will deliver a whole host of new services on a SaaS basis to customers, fundamentally changing the way that content owners approach content management and distribution. We are not seeking to create a closed loop service or vertical proprietary products to 'capture' customers once secured but instead, our key focus is to ensure accessibility, flexibility and quality.In line with AMWA 2018 Agile Media Blueprint, this project delivers services designed for an agile file based workflow from inception without the need for legacy infrastructure and software and their inherent limitations where cost and lead times are concerned. Livelink also addresses 7 of the 15 Top Media Tech Priorities identified by the IABM in July 2019 including multi-platform content delivery, multi-stream formatting, file-based workflows, IP infrastructure, social media broadcasts, cloud-computing and remote production. Furthermore, the platform will make customers more efficient, lower the total cost of technology ownership, assist customers to become more agile, and deliver cutting edge technology that is Cloud-fit in its DNA for agile workflows - all of these are key influencing factors for technology purchasers in the broadcast industry as reported by IABM in July 2019.